ALL-VP: AI-Powered Lighting in Live Virtual Production

The process of lighting a scene is one of the fundamental elements of creative expression in film and TV production: moving beams of light to create drama in a game show; a child carrying a torch into a darkened room; the silhouette of a neon-lit actor reflected in rain puddles. Technical lighting solutions alongside creative practices are well established for content shot on location or in studio. In Virtual Production, however, lighting is still a frontier for innovation.

VP refers to the process of blending physical and virtual environments. This is commonly achieved by filming and recording actors in front of an evenly lit green-screen environment; these shots are then isolated and placed or composited within the virtual scene which tends to have numerous light sources. In this process, lighting does not inherently transfer between physical and virtual elements. As a consequence, the visual cues that are crucial for creating a believable composition need to be 'faked', such as how actors' shadows and reflections are projected into the virtual scenes; and how the lighting from a virtual world affects the actor. In filmmaking, such compositing effects can be added in post-production. However, in live and 'as live' TV production, such effects cannot currently be achieved in real-time, severely limiting the commercial and creative potential of live virtual production.

This project will leverage the latest advances in Computer Vision AI and Generative AI alongside green-screen virtual study technology to achieve real-time light interactions between physical and virtual worlds. In this innovative approach, a neural network is trained through the use of synthesised green-screen data to simulate the different pathways light travels between the physical and virtual elements of a scene. This innovation will enable live TV productions to apply established creative lighting practices to mixed-reality environments, achieving fully dynamic light simulation across both physical and virtual worlds.

Bringing together leading creatives, engineers and VP specialists from dock10, AI researchers from the University of York and entertainment content producers from 2LE, the project will produce a proof-of-concept technology stack, new creative practices and a demonstrator production. The proposed R&D will be a critical innovation in responding to rapidly growing audience demand for live content that lies at the cross-over between physical and virtual worlds.